Product Market Fit Research Release

Firef.ly is an app that passively & actively stitches together the most important moments of any trip or life event into a digital story of your memories. Your Firef.ly trail is your GPS location, which we use to elegantly blend these moments into a map over time. We at Firef.ly see a huge gap in the travel market for someone who looks at the entire lifecycle of travel and connects the dots. For this grant project, Firef.ly will collaborate with the Creative Computing Department at Goldsmiths University to apply complex data processing techniques to our digital service. The aim of this grant project is to solve several technical and UX challenges through testing and user trials, building up a database of travel information along the way.